Monitoring Pump Health Using Optical Sensors (MORPHEUS)

MORPHEUS will develop novel optical sensors for aircraft fuel system monitoring and control. The consortium will seek to leverage current trends in aircraft system architectures towards optical technologies and the clear advantages they bring in developing replacements for electrical sensors for use in explosive environments. With increasing use of composite materials in aircraft structures, the intrinsically safe nature of optical sensors, as well as their EMI immunity and relatively low weight when compared to current technology make such approaches highly attractive. It is anticipated that using these benefits, optical sensor technologies can be used to improve reliability of fuel system equipment monitoring, and enable new control methodologies to optimise fuel system and component design, leading to significant weight savings